Xanalys Cyber Security

Xanalys Ltd is aiming to achieve ISO27001 certification. As a small company with limited resources, we feel we need assistance in this process to ensure it is completed in a timely manner. Certification will greatly increase our confidence in our own processes as well as our business opportunities.